Mechanisms and Properties of ALD Films

Atomic layer deposition is a modified version of chemical vapour deposition (CVD) which applies an inorganic thin film to a substrate in a sequential manner. Applying a material in this way, allows for very precise control of film thickness and composition. The premise of ALD is to take a CVD based process and separate the deposition process into binary, tertiary or quaternary reactions.
This study sets out to understand the mechanisms for the deposition of ALD films. As the process is inherently surface driven, understanding the surface chemistry during growth is key. This research will explore state of the art methods, for monitoring the surface chemistry during ALD processes, including the use of a Quartz crystal microbalance (QCM), in-situ spectroscopic ellipsometry, quadrupole mass spectrometry (QMS) and low energy ion scattering (LEIS).
The insights gained into ALD mechanisms will be correlated to the functional properties of the films thus, revealing process property relationships. These relationships may lead to novel insights into the field of atomic layer deposition opening innovating deposition routes and advanced material compositions.